E-Mobility hubs

This project is aimed at creating e-mobility hubs and providing a demonstrator project of their use and potential impact. E-mobility hubs are defined as combining electric vehicle charging points, electric car club, bike and e-bikes for hire from a single location situated at key transport nodes, bookable from a single website